Bag Re:Born - The waste/recycling sack disguised as a reusable shopping bag

Over 8bn single-use bags are distributed annually in the UK by the main supermarket groups alone, but in addition, households ALSO use 5.4bn refuse sacks each year. Bag Re:Born has designed a globally unique pre-usable 60 litre refuse/recycling sack to help reduce plastics useage and eliminate waste by combining two of the most short lived consumable products. By engaging with ecodesign agency Emagine we seek to find imaginative and effective ways of delivering the product to market.